Computational methods for medical image analysis: Foundation models, Generative models and Multimodal Learning

Abstract: The diagnosis of brain tumours poses challenges due to their diverse biological characteristics and complex manifestations. Therefore, the use of AI in the diagnosis of brain tumours helps to alleviate these issues, with current advances including the identification of tumours from MRI scans. However, most current research focusses on single data modalities. The proposed research will look at the implementation of a multimodal framework for brain tumour classification, using a combination of types of data to further improve accuracy of brain tumour diagnosis. The proposed model will utilise state of the art deep learning techniques including foundation models for image analysis, and combine diverse data sources using data fusion strategies. By addressing the existing limitations, this study aims to develop a diagnostic tool capable of providing more accurate and personalised prognostic information for clinical decision making
1. Introduction
1.1 Research Background
Brain tumours are amongst the most life threatening conditions, with cancerous brain tumours being the second leading cause of death in children under 20 and males aged 20-39 [1]. The classification of brain tumours is extremely important in understanding treatment requirements, where 80% of malignant tumours are Glioma, however they are only 30% of all brain tumours. Gliomas are usually classified as either high grade or low grade, with low grade being less aggressive with a better prognosis that high grade. Scientists have characterised Gliomas as a genetic and cellular tumour [3], therefore using multimodal data to classify these tumours will allow for a better understanding of prognosis and treatment. Currently, imaging data such as MRI scans, are the primary modality used for the detection and characterisation of brain tumours, due to its non-invasive nature however, this is insufficient in capturing its biological behaviour leading to prognosis uncertainty.
1.2 Research Status
Recent studies in AI for brain tumour classification have shown the potential use for multimodal data, including the fusion of different imaging techniques such as MRI, CT, PET and SPECT, and the combination of imaging data with therapeutic features such as the extent of surgical resection, chemotherapy regimens and prescribed radiation dose. Image segmentation using AI techniques with MRI scans has been studied for brain tumour segmentation to divide the image into multiple regions for diagnosis, using models such as Convolutional Neural Networks (CNN). looked at fusing multiple different types of images together and using classification techniques such as CNN on these fused images, with the idea being more information can be gathered from these fused images for better classification. has shown the use of multimodal data to get a better picture of the tumours behaviour to predict prognosis has shown the importance of genomic data when looking at survival prediction, proposing the use of both histopathology imaging and genomic data. The use of multimodal data for brain tumour diagnosis has only just recently been studied with further studies needed to improve this.
2.1 Research Aims
To develop an advanced multimodal deep learning framework that integrates MRI imaging, genomic, and clinical data for the diagnosis and classification of brain tumours.To design and implement novel data fusion techniques that effectively combine the complementary information from each modality.
To evaluate the performance of the proposed multimodal model against traditional unimodal models in terms of diagnostic accuracy, robustness, and clinical relevance.
To explore the potential of the multimodal model for personalised treatment planning by correlating integrated data insights with patient outcomes.